ERA-NET: Inclusive Transition towards Electric Mobility

European cities' attempts to accelerate the electric mobility (EM) transition are generating environmental benefits and enhancing economic viability. Unclear is how socially just these attempts and their outcomes are in terms of who benefits (distribution), whose needs are considered (recognition), and who gets to decide and how (procedure). The proposed research will advance inclusive EM transitions on the urban scale through a dual perspective on households and urban policy. It will examine inequalities in households' EM-related needs, capabilities, decision-making, accessibility and everyday mobility. It will also analyse how and to what extent EM policies and governance take the aforementioned distribution, procedure and recognition dimensions into account. It will finally co-produce understandings of how urban and transport planning regarding sustainability and accessibility can be strengthened through inclusive EM transition processes. In close collaboration with policymakers and mobility service providers, the project will consider shared and owned/leased electric cars, E-bikes and E-scooters, comparing transition processes in Oslo, Utrecht, Bristol and Poznan. Ultimately, the project aims to bring about a shift in how EM policies and services at the urban scale are developed, implemented and delivered, so that urban EM transition pathways are not only accelerated but also become as inclusive as possible.